Two Centuries of Indian Print: pilot project on Bengali Books

The British Library (BL) holds extensive collections of South Asian printed material encompassing the many languages of the Subcontinent - the most important outside the region. In order to make these collections more readily accessible to researchers in India and around the world, we are working towards a major project to catalogue and digitise all the South-Asian-language printed books published before 1914 - an estimated total of 11m pages, or 140,000 titles, in more than 22 languages.

In order to begin this project, and prepare plans for later phases, this pilot phase will focus on early printed Bengali books. These are a particular strength among the pre-1914 South Asian-language printed books held by the British Library, and many are unavailable in other library collections, or are extremely difficult to locate and access. This pilot project will catalogue and digitise 200,000 pages of early printed Bengali books, making them accessible to researchers everywhere. It will also use the catalogue information about, and the digitised images of, these books to undertake new research using digital humanities tools and techniques. Complementing the digitisation and research elements of the project will be a programme of skills-sharing and capacity-building, working with Indian institutions.

Potential impact
The Impact Summary gives more detail of the expected impacts of this proposed project. Taking each of the major project objectives in turn, we expect the impact of those to be:

Impacts of the project outputs listed above:
1. Researchers everywhere will be able freely to access the digitised Bengali books
2. Researchers everywhere will be able more easily to search the BL and SOAS Bengali collections
3. Workshops in India will develop skills and confidence in digitisation and digital scholarship in institutions there, supported by freely available training and reference materials
4. Academic workshop will develop new lines of research, leading to new research collaborations and projects
5. The A&AC blog has an estimated 200,000 page views each year, and blog posts on this forum are an effective way of reaching very wide non-specialist audiences
6. BL website content reaches a very large and international audience
7. Researchers everywhere will be able to use the datasets to develop their own research, whether humanities or technological in focus, leading to new research questions and collaborations.